Spectroscopy of substituted benzenes/biomolecules.

Electronic and photoelectron spectra of substituted benzenes and simple biomolecules will be recorded using different laser spectroscopies. The internally-cold, isolated molecules will be produced by entrainment in free jet expansions, which will also allow molecular complexes of these to be targeted. The aim is to understand the electronic, vibronic and (where applicable) torsional energy level structure; particularly the interactions between close-lying levels of the same point-group or molecular-symmetry-group symmetry.
The experimental results will be supported by quantum chemical calculations, which will facilitate assignment of the spectra, while also providing atomic motions of the different eigenstates.
By looking at families of molecules with systematic changes in their molecular structure, insight will be gained on the role of symmetry, presence of methyl rotors, the variation in vibrational wavenumbers, and the density of states on the efficiency of coupling. Such information underpins concepts of energy flow and photostability, which, in turn, impacts on photodegradation of plastics and the robustness of biomolecules to ultraviolet radiation; the latter has clear links to skin cancer formation.